Enabling biological manufacturing at scale

Engineering Biology allows sustainable biomanufacturing of foods, chemicals, plastics etc., from engineered microbes via fermentation, helping achieve Net Zero by reducing our reliance on fossil fuel- and animal-based systems. Reaching a truly impactful scale however is severely hampered by the current manufacturing systems. This project will develop a prototype for a new paradigm in Advanced BioManufacturing scale-up.